University of Plymouth and AB Precision (Poole) Limited

To develop enhanced automation, mobile navigation and situational awareness for remotely operated vehicles for the Defence, Security, Emergency Services and Nuclear markets.